Global Approaches to Elucidate the Function of Post-transcriptional Networks in HIV-1 Infection

Human immunodeficiency virus type 1 (HIV-1) is the causative agent of Acquired Immunodeficiency Syndrome (AIDS), which constitutes one of the most important pandemics of our time. From the 60 million people that have been infected with HIV-1, 25 million have dead. Very important advances have been done to better understand HIV-1 infection in the past. However, the technical developments achieved in the last decade open now the possibility of exploring an infected cell in an unprecedented depth.
Once HIV-1 penetrated into the host cell the viral particles disassemble, releasing the genomic RNA that is covered by viral and host proteins. This protein-RNA complex travels towards the nucleus and, during the path, HIV-1 genomic RNA is reverse transcribed into DNA to form the provirus. Once in the nucleus, the provirus is integrated into the cellular chromosome. Synthesis, processing and transport back to the cytoplasm of newly synthesized HIV-1 RNAs are mediated by the host machinery. Importantly, translation of HIV-1 RNAs is exerted by cellular protein synthesis machinery, producing the viral proteins required to generate the viral progeny. Therefore, HIV-1 relies on cellular resources from the entrance in the infected cell to the release of viral progeny. Because HIV-1 strongly relies on host gene expression machinery, scientists envision that inhibition of a cellular function that is required for viral replication and does not compromise cell survival, will represent an alternative strategy to treat HIV-1 infection.
RNA-binding proteins are key "players" of gene expression machinery and this protein class has emerged as crucial regulators of HIV-1 infection. However, to identify novel therapeutic targets, scientists have first to determine the exact repertoire of cellular proteins involved in HIV-1 replication. To date this catalog of host factors is still incomplete in spite of the numerous efforts undertaken to better understand HIV-1-host cell interactions. The methods that I developed during my postdoctoral work offer now the possibility to globally define the scope of host proteins that directly interact with HIV-1 genomic RNA. The repertoire of proteins identified by these methods will be studied in detail in cultured cells and mouse models using different biochemical approaches. Proteins proven by these analyses to play an essential role in HIV-1 replication may represent potential host-based targets to treat the infection. Therefore, this project aims at finding potential therapeutic targets by expanding our knowledge in HIV-1 biology using novel system-wide approaches.

Technical abstract
HIV-1 encodes only 15 distinct polypeptides, so it relies heavily on host proteins for replication. After reverse transcription, HIV-1 proviral DNA is integrated into the cellular chromosome. This allows viral RNAs to be synthesized, processed, exported and translated by the host cell machinery. This proposal aims at comprehensively identifying the catalog of host RNA-binding proteins (RBPs) involved in the posttranscriptional regulation of HIV-1 gene expression by applying novel system-wide methodologies built on protocols developed during my postdoctoral work. HIV-1-infected cells will be irradiated with ultraviolet light to crosslink proteins to RNA. HIV-1 RNAs will be isolated through stringent washes using specific locked nucleic acid probes. Co-isolated proteins will be identified by mass spectrometry. I will also analyze the RBPs activated and inactivated by HIV-1 infection using standard "mRNA interactome capture" protocol. Functionally relevant RBPs will be selected by applying sophisticated data analysis and their effects in HIV-1 infection will be evaluated in functional assays. Those RBPs causing strong phenotypes in viral replication will be characterized at the molecular level to understand their role in HIV-1 gene expression. The impact of one selected RBP in systemic HIV-1 infection will be determined using mouse transgenic models. This proposal may reveal the host circuits controlling HIV-1 gene expression, representing an important resource to expand our knowledge in HIV-1 biology.

Potential impact
HIV-1 is a global health threat that affects millions of people overseas. By the end of 2011, 96,000 people were estimated to be infected with HIV-1 in United Kingdom and almost one million in Western Europe. To design efficient treatments, scientists need first to understand the sophisticated mechanisms developed by HIV-1 to replicate. This proposal aims at providing a comprehensive snapshot of the posttranscriptional regulation of gene expression exerted by this pathogen. Therefore, an improvement of our knowledge in HIV-1 infection may benefit directly and indirectly UK population as well as worldwide patients due to pandemic status of this pathogen. This proposal aims at revisiting HIV-1 infection from a systems biology point of view, making use of the latest high-throughput technologies. Resulting datasets will not be only of interest for scientists, as outlined before, but also for the commercial sector. Conventional antiviral regimens target viral enzymes, blocking viral replication. However, the high rate of errors introduced by the viral retrotranscriptase in each replication round promotes the emergence of drug-resistant variants. For this reason, new generation antiviral drugs target host proteins which are essential for viral replication, but are dispensable for cell survival. This is the case of debio, and inhibitor of the cellular factor cyclophilin A that is essential for hepatitis C virus (HCV) replication. This drug is currently in phase III of clinical trials and has proven to perform excellently when combined with interferons. One of the aims of this proposal is to find host factors playing essential roles in HIV-1 replication that will constitute potential therapeutic targets for HIV-1 treatment. The best candidates for such possibility will be characterized at the molecular level to understand their function in the cellular context. This information will be instrumental to develop strategies to inhibit these proteins. Moreover, the effects of the loss of function of a selected RBP in HIV-1 systemic infection will be explored in a mouse transgenic model. This will instruct about the feasibility and the consequences of using these proteins as targets to block viral replication. Taking together, these data may help to identify host-based therapeutic targets for HIV-1 infection, offering an excellent opportunity to collaborate with pharmaceutical companies in the future. Therefore, the possible outcomes of this project can potentially benefit HIV-1 patients as well as the private sector involved in HIV-1 therapeutic research.
The methods that I will develop for this proposal can serve as a basis for other research projects aiming at studying RBP dynamics in different biological contexts. This may place my future lab as an "epicenter" for collaborative works with other national and international institutions. All these together may contribute to the technological development of UK as well as to the international visibility of the host institution. I also expect that the discoveries made during the accomplishment of this proposal can serve as a starting point for subsequent research projects that may attract funding from international agencies (e.g. ERC).